The Aircraft Research Association Capital Equipment projects-Phase 2

The Aircraft Research Association Ltd Capital Projects (Part 2) aims to support UK
aerospace research in delivering new concepts that are more efficient in operation,
cause less pollution and cost less to operate than existing platforms. This aim will be
addressed by supporting upgrades and modifications to the existing world class
transonic wind tunnel facility and providing additional capability for the workshop to
ensure more cost effective delivery of wind tunnel models for testing.